The University of Essex and Healthshare Limited KTP 21_22 R5

To develop a prediction and recommendation system to enhance the digital pathway screening tool for Musculoskeletal patients using machine learning techniques such as deep neural networks, graph neural networks and Natural Language Processing.